The University of Liverpool And Hit Search Limited

To implement and evaluate software to produce brand/reputation summaries, using data mining techniques and scalable storage and display results continuously using a 'dashboard' style interface.